Inclusive Hearing Wellness and Audio Accessibility in public spaces

More than half of us are surrounded by noise and sound that negatively affects our productivity, wellbeing and behaviour. Over 60% of the population are affected by some form of decreased sound tolerance. While the impacts of hearing loss may be more acute for some people than others, to the point of disability, it affects almost everyone at some point in their life.

Currently, most public spaces are poorly designed for sound.Deafness and hearing reduction affects around 466 million people worldwide (WHO), and in the UK, there are 12 million adults with hearing loss greater than 25 dBHL(RNID). For 25% of the population that is either hard of hearing or reliant on hearing devices such as hearing aids, the poor design of spaces actively deters them from socialisation and spending money with those venues, reducing wellbeing and the productivity of the hospitality sector.

Mumbli, is the first and only smart hearing wellness platform, using sound monitoring devices (IoT) to Certify Venues for Sound based on quality of conversation and noise levels. The platform is designed to prevent unpleasant, hearing-damaging environments before they are created and provide an audible inclusive environment for all hearing preferences.

Created at the intersection between science, psychology and wellness, we want to connect people with public spaces where conversation is possible.

Mumbli is looking at three main areas of benefit to people with disabling hearing loss:

* the space you are in
* how your ears experience sound, and
* technology.

As the hospitality sector recovers from COVID impacts, Mumbli's platform has the potential to make a global impact by making businesses audibly inclusive and thus appeal to a wider demographic who may have otherwise been deterred from going out.With Mumbli, hospitality businesses can manage sound in their spaces for safe, healthy communication and communicate information about the venue atmosphere to users, all while catering to an individual's sound preferences and needs.